Intelligent DEsign for Manufacture and Assembly of built assets (IDEMA)

"The key business need and market opportunity are linked as all UK political parties are committed to building 1.5 million homes by 2022 or more than 300,000 homes per annum compared to 160,000 homes currently being built. To achieve this new approaches to construction need to be embraced

This ISCF call recognises the need for change by requiring fresh approaches to design for manufacturing and assembly and the use of active energy technologies with a target of increasing the pre-manufactured value of built assets.

IDEMA's meets the key challenge from ISCF by embracing PMB and industry's adoption of new methods of construction through streamlining the design process, concentrating on the ease of manufacture that results in simpler, more secure on-site assembly.

IDEMA targets PMB starting with the innovative design of a thermal efficient building with many active energy components to generate electricity. It will design in all services (water, electricity, digital services etc) as part of the PMB process. The ultimate aim is to complete a 3000 sq.foot building within 10 days"